Has Coronavirus Changed Primary Care Appointments Forever Or Will It Revert To The Old, Trusted Methods?

Has Coronavirus Changed Primary Care Appointments Forever Or Will It Revert To The Old, Trusted Methods?